MediaNav Cloud: Media Navigation for Annotation and Discovery

The MediaNav project builds on an extensive body of work in taxonomy design, taxonomy-based semantic annotation and automated metadata extraction for video. It will investigate the feasibility of offering this as an automated web service. There are significant issues in creating a web service suitable for high-volume metadata generation and discovery: a) content owners face barriers migrating from single-company to cross-collection indexing; b) very large taxonomies have not been tested with modern standards (e.g. serialized XML, W3C OWL2). The study will focus on stock footage, as an exemplar of wider need, and and aims to open up commercially inaccessible collections. FOCAL International (the Federation of Commercial Audio-visual Libraries) will contribute the expertise of their 300+ members.